Delivering Sustainable Wheat: Delivering Resilience to Biotic Stress (Rothamsted Research)

Technical abstract
WP2 aims to improve the resilience of wheat production systems to biotic stresses frequently encountered in high yielding UK-European (and global) wheat regions. This WP will investigate biotic threats which typically cause grain yield losses in the range 10 to 25% even after the correct application of fully integrated control options. The WP will focus on major anticipated/recurrent UK European- global threats including stem rust wheat blast Fusarium Head Blight (FHB)/Scab caused by Fusarium graminearum (Fg) and F. culmorum (Fc) Septoria Leaf Blotch caused by Zymoseptoria tritici (Zt) take-all root disease yellow rust and two aphid species (Rhopalosiphum padi (Rp) and Sitobion avenae (Sa)) that transmit various viruses and exploit comparative analyses. As a result of DFW and other investments we will in this WP deliver molecular targets in wheat and in the major wheat pests and pathogens which can be exploited to sustain future productivity in the short medium and longer terms. Our approach will mirror that used to counter infectious diseases of humans as exemplified by the recent Covid-19 pandemic. These were to: (1) increase host immunity (vaccination) (2) understand the molecular basis of infection and deploy selective antiviral chemistry and (3) monitor (surveillance) of pathogen strains and predict new emergence/ epidemics. WP2 will deliver resilient wheat crop protection via a similar triple-pronged cross institute approach. Specifically we will identify and characterise wheat germplasm and genes which will (1) boost wheats natural immunity to multiple diseases whilst also identifying genes/processes which pathogens may exploit (“susceptibility factors”) as potential weaknesses with emphasis on those exploited by multiple pathogens. We will also (2) functionally identify the genes that are pathogen weaknesses based on their importance for wheat infection. Through large-scale comparative genomics and pangenomics we will refine these lists for “Accessible SMART targets” for future interventions which can be selectively targeted in pathogens/pests as opposed to beneficial/non-target organisms. Finally we will (3) further develop and deploy state of the art surveillance strategies to enable rapid identification and response to new variants of existing threats as well as detect new and emerging threats to UK-global wheat production.